Using Bayesian Statistics and Machine Learning to understand grain-surface chemistry

There is a significant amount of uncertainty surrounding grain-surface chemistry processes, despite these being speculated as being crucial to the formation of more complex molecules, such as the amino acid glycine. In this project, I will look to use Bayesian statistics and machine learning techniques to improve our understanding of these process as well as make predictions about what pre-biotic species could potentially form on interstellar dust grains.